Flexible Querying of Encrypted Graph Databases

The aim of this competition is to facilitate the commercialization of the innovative cybersecurity ideas coming from an academic research base. The definition of the cybersecurity in the competition description includes `to mean protecting information systems..., the data on them...from unauthorized access.'

That is exactly the aim of our proposal - to develop and commercialize a solution for protecting the data from unauthorized access during data processing. We propose to develop a system that would allow querying encrypted data (keeping it under protection, whenever possible), with flexible control of encryption level adjustments and minimal necessary information release.